to be confirmedCyberwar and Power in the International System: Assessing the Redistributive Potential of Cyber-capabilities in the International Syste

Since Arquilla and Ronfeldt (1993) announced the advent of cyberwar, many espoused the idea that the military use of information and communication technologies (ICTs) and networks would be radically transformative for society and politics. American security and intelligence experts claim that cyberwar enables a myriad of actors to exploit latent vulnerabilities in our states' cyber-infrastructure and inflict irreparable damage, harm, or death to human beings, their societies, and their nations. The more a society is reliant on cyber-networks the weaker its defences against cyber-attacks (Krepinevich, 2009; Clarke and Knake, 2010; McConnell, 2010). Cyberwar is believed to provide actors with an asymmetric weapon and an offensive advantage that would level the playing field between weaker and stronger states (see Liff, 2012). Given recent technological advancements, raising the question of whether the limitless expansion of cyberspace and the increasing use of cyber-technologies are causing a redistribution of power in the international system would not only seem consequential but also necessary.